Thermally drawn catheter for mapping drivers of atrial fibrillation

Improving Heart Rhythm Treatment: Innovative Catheter Technology for Better Outcomes
Heart rhythm problems in the upper chambers of the heart, called the atria, can make the heart less efficient. Atrial fibrillation (AF) is the most common rhythm problem, affecting 1 out of 5 people in their lifetime. It is responsible for more than 20% of all strokes, as well as causing reduced life expectancy and reduced quality of life. Despite its global importance and healthcare costs (estimates vary from $6 billion - $26 billion in the US alone), the mechanisms of AF remain poorly understood. We cannot reliably find the ‘circuits’ and ‘drivers’ that cause this arrhythmia to persist. This hampers our ability to treat the condition and to research new pharmacological and interventional treatments. (1)
A treatment called ablation therapy can help. It involves using special wires called catheters, which are put into a vein and guided to the heart. Some catheters help doctors understand how the heart's electrical signals work. Other ‘ablation catheters’ are used to create small scars in specific areas of the heart to fix the problem.
Sometimes, it's hard for doctors to find exactly where the problem is in the heart. This makes treatment less effective and less personalized. This procedure has success rates in the region of 50%. Our team is making progress by developing new ways to analyse the heart's signals and creating a new system for recording them. However, to make a bigger difference, we're also designing a new catheter that can put 50 tiny electrical sensors on the heart's surface all at once.
Our new catheter uses advanced technology to include wires inside a tube that also carries the ablation catheter (2-4). This makes the procedure simpler and safer because it allows doctors to both diagnose the problem and treat it through one access point. We've made prototype parts for the catheter and plan to develop it further into a working device. We'll then undertake testing to make sure it's safe for use in people.
Eventually, we'll combine the catheter with the electronics, signal processing, and visualization techniques we've developed (5-7). This will help guide doctors to the right area in the heart for treatment and improve outcomes for people with atrial fibrillation (8).
This innovative approach to AF treatment represents a significant leap forward in cardiac care. By integrating diagnostic and therapeutic capabilities into a single catheter, we aim to enhance the precision of ablation therapy, increasing its success rate beyond the current 50%. The ability to place 50 sensors directly on the heart's surface offers an unprecedented level of detail to map the heart's electrical activity. This is crucial for identifying the arrhythmia's specific origins, which have remained elusive with current technologies.
The catheter will be combined with electronics and signal processing methods that we have already developed. This will not only enable more carefully targeted ablation treatment but will also provide a platform for international research.